University of Suffolk and Orbital Media and Advertising Limited

To explore development of Virtual/Augmented Reality tools for the healthcare education, patient/professional treatment visualization and stimulation. To embed outcomes and efficiency's within primary and acute healthcare provision.